Development of a unique and innovative architectural 3D printing platform which eliminates the need for digital design remodelling.

Founded by Ronan O'Boyle, Lee Bassil, Michelle Greeff and Max Mihejevs, Fixie is a UK-based SME that aims to reduce the complexities in 3D printing, stemming from file conversion and manual remodelling processes. Offering backgrounds in product and web development, entrepreneurship and business management, the project's founders intend to develop an automated architectural 3D printing platform that can operate 50X faster than current processes, and will allow users to easily customise their models. In addition to the 3D sector, this innovation should further address wider architectural challenges posed by COVID-19\.